Cluster algebras and Teichmuller theory

Cluster algebras is a relatively new field in mathematics (first introduced and studied by Fomin and Zelevinsky in 2002) which turned out to be connected to many classical fields.

The aim of the current project is to explore various connections between the theory of cluster algebras and Teichmuller theory.